Living still with injury: writing reparative Midrash as an act of feminist resistant memory making.

Living still with injury: writing reparative Midrash as an act of feminist resistant memory making.

Note that student transferred from University of Glasgow, joined Glasgow School of Art at start of their 2nd year.